Multi-Objective Neuroevolution for Energy Efficient Deep Learning

The increase in computing power required to train the latest AI models was shown to double every 3.4 months between 2012-2018 [1] which amounts to a 300,000 times increase in that period. This PhD project will investigate the use of neuroevolution in a multi-objective setting where fitness/accuracy is balanced with energy consumption. The goal is to evolve artificial neural network architectures that are optimised for energy efficiency whilst maintaining the accuracy expected from traditional human-lead development.